Advanced Materials Characterisation Suite in the Maxwell Centre, University of Cambridge

The creation of new materials is at the heart of technological advances. The proposed Advanced Materials Characterisation Suite presents a crucial capability that will bridge the step from laboratory preparation of materials with novel physical properties to their use in transformational technologies. The suite will comprise a bespoke Versatile Magnetic Field-Temperature Measurement System, a SQUID-Vibrating Sample Magnetometer, a Physical Properties Measurement System, a Single Crystal X-ray Diffractometer and Laue Camera. This equipment will provide cutting edge capabilities necessary to characterise salient properties of novel materials and evaluate their technical promise. A crucial aspect of the advanced materials suite is its interdisciplinary character: users will span not only the departments of Chemistry, Physics, Materials Science and Metallurgy, and Materials Physics of Earth Sciences across Cambridge and other UK HEIs, but also, importantly, industrial partners - linkages with whom are vital for the translation of new materials into technologically relevant applications. Structural, magnetic, electrical, thermal, and optical materials properties over a diverse range of advanced materials in which Cambridge is conducting world leading research will be characterised using the equipment suite. The equipment will offer advantages of high sensitivity, rapid turnaround time, automated or semi-automated operation, and versatile properties measurement, far exceeding currently available capabilities in Cambridge, and in some cases, anywhere in the world. Crucially, the Advanced Materials Characterisation Suite will be supported by skilled technicians to maintain the equipment, and to provide user assistance where needed.

Specific areas where existing world-class research in Cambridge will be boosted and new research avenues explored will include advanced alloys, electrodes for Li-ion & alternative batteries, electronic devices beyond silicon-based technology, inorganic-organic hybrid frameworks, multiferroics, nanostructured materials, medical devices, novel superconductors, photovoltaics/photocatalysts, and solid state coolants. These research areas span a substantial number of categories identified by EPSRC as being strategically important including (a) Catalysis, (b) Condensed Matter: Electronic Structure, (c) Condensed Matter: Magnetism and Magnetic Materials, (d) Electrochemical Sciences, (e) Functional Ceramics & Inorganics, (f) Materials for Energy Applications, (g) Photonic Materials and Metamaterials, (h) Polymer Materials, (i) Materials Engineering - Metals & Alloys, (j) Spintronics, (k) Superconductivity.

The UK academic and industrial user base will greatly benefit from the competitive edge provided by this state-of-the-art measurement characterisation capability. Industrial users in particular will gain access to advanced materials characterisation equipment outside the scope of their traditional usage capabilities, with immediate impact on superior materials development for new technologies. Further, the Advanced Materials Characterisation Suite will provide an ideal training ground for graduate students, particularly in EPSRC supported Centres for Doctoral Training (CDTs), who will constitute some of the core users of the equipment suite, and will gain expertise in materials-related techniques. The combination of state-of-the-art equipment, technical support, and location in the Maxwell Centre designed expressly for interdisciplinary and cross academic-industrial linkages will ensure the effective operation of the multi-user Advanced Materials Characterisation Suite.

Potential impact
The University of Cambridge has a proven record of knowledge transfer to industry through either licensing of results or direct formation of start-up companies. The location of the Advanced Materials Characterisation Suite in the Maxwell Centre, which is a flagship initiative for fostering interaction between the university departments and industry, will be particularly conducive for commercialisation of new functional materials. Direct access to industry will allow for a clearer idea of the required specifications and viability of new materials at an early stage.

Through the operation of the Advanced Materials Characterisation Suite, a wide range of industrial projects will gain access to characterisation methods beyond the usual scope of the field. For example, very sensitive magnetic measurements can provide important information about materials properties in diverse applications, including for example the operation of insertion electrodes in secondary batteries, micro/nanostructures in metal alloys, or performance indicators for novel thermoelectric materials. By offering industry access to materials characterisation equipment with a high level of dedicated technical support, including assistance with analysis when required, the suite aims to allow its industrial partners to make use of characterisation techniques new to their field.

The user base will include graduate students who will receive a broad research training in diverse aspects of materials research that involve transferrable skills of value to industry. Students will be exposed to a two-way flow of ideas and research of value to industry within an academic context, and scientific problem solving in an industrial context. An outcome will be an increased flow of trained graduates into advanced materials-based industry, with much needed grounding in the area of materials research, coupled with familiarity with industrial research. Young researchers will be able to discover the scope for intellectually challenging and rewarding projects in industry, resulting in highly trained cohorts of graduate students prepared for employment in high-tech industry in the area of advanced materials.